Marine LTSS: Climate Linked Atlantic Sector Science

The ocean plays a vital role in sustaining life on planet Earth, both providing us with living resources and regulating our climate. The trajectory of current and future anthropogenically driven climate change will be very substantially controlled by the ability of the ocean to continue absorbing the 93% of excess heat and 30% of anthropogenic carbon entering the atmosphere that it currently takes up. The Atlantic Ocean is particularly important as the Atlantic Meridional Overturning Circulation (AMOC) transports heat northwards, keeping north-west Europe 3 degrees warmer than comparable latitudes in N America and Asia. The heat loss associated with the AMOC facilitates intense solubility-driven uptake of both natural and anthropogenic carbon. The Atlantic also supports spatially and temporally diverse biological communities in the water column and at the seafloor which constitute biodiversity reservoirs, act to store carbon in the oceans, and underpin the marine food web; in essence the ocean's natural capital. We now have abundant evidence that many features of the Atlantic Ocean and its marginal seas are changing, including the strength of the thermohaline and wind-driven circulation, sea surface and interior temperature and salinity distributions, air-sea CO2 fluxes, primary production and nutrient fields. These changes may constitute significant threats, by driving fundamental, but poorly understood, changes in the benefits we derive from the Atlantic Ocean.

In an era of rapid planetary change, expanding global population and intense resource exploitation, it is vital that we have internationally coordinated observing and prediction systems so policy makers can make sound evidence-based decisions about the ocean. CLASS will take the powerful synergistic approach of using a range of internationally coordinated observations and world-class numerical models to assess the current status and future evolution of the role Atlantic Ocean systems play in regulating key aspects of ocean services. It will support the UK element of international ocean observing and modelling programmes, prioritising the use of autonomous vehicles and new sensors to improve efficiency, and increase the spatial and temporal coverage of our ocean observations, while reducing dependence on expensive research ships. These underpinning activities will provide a platform for future funding investments for the academic community and contribute key datasets and model outputs that can be used across the UK and global community to address important marine policy relevant questions. Finally, we will create effective engagement activities ensuring academic partners have transparent access to NERC marine science capability through graduate training partnerships and access to shipborne, lab-based and autonomous facilities, and modelling capabilities.

Potential impact
CLASS will generate impact amongst a wide stakeholder community, ranging from international policy makers to the public; we will therefore implement a variety of pathways to maximise this impact, tailored to each community, as follows:

1) Input to IPCC and other global climate assessment processes, primarily through prompt provision of data, peer-reviewed science outputs, and direct author contributions to IPCC's 6th Assessment Report (due in 2021), and provision of improved ocean model configuration for use in the UK contribution to the Coupled Model Inter-comparison Project (CMIP), which underpins the IPCC process.

2) Supporting UK Government decision makers, primarily through representation in MSCC evidence / working groups and MSCC secretariat support. CLASS will also work closely with Defra, its Delivery Agencies (e.g. JNCC, Cefas) and Devolved Administration equivalents (e.g. Marine Scotland) in delivery of UK marine mapping and observation obligations, e.g. through provision of expertise and technology (including novel sensors) that underpin delivery of Marine Strategy Framework Directive (MSFD) assessments and Marine Protected Area survey and monitoring.

3) Providing advice and strategic planning to international science programmes, primarily through committee representation and direct provision of new data and models to programmes including GO-SHIP, ARGO, ICOS and NEMO. We will also provide underpinning science activities and data to GOOS and other IOC-sponsored programmes, enhancing UK leadership and engagement with the IOC.

4) Technology transfer, delivered under guidance from and in partnership with stakeholders, including through market assessments and international technology roadmaps (e.g. through EU-AtlantOS). To ensure effective technology exploitation we will register and protect resulting IP generated by CLASS, and through an open and fair process, select optimal exploitation pathways (e.g. licensing, joint venture or spinout) that deliver technology for users as well as creating positive socio-economic outcomes. We will also disseminate CLASS technologies through conventional pathways, e.g. workshops and showcases, social media, high impact publications, and major international events (e.g. EGU/AGU).

5) Engaging with the wider public and non-scientific audiences will primarily be achieved through institutional press releases (mostly based around high-impact peer-reviewed publications) prepared by institutional communication teams, and supported by dedicated media pages on the CLASS programme website. We will also reach these audiences via established events (e.g. institutional Open Days) and a substantial presence at the Royal Society 'Summer Science Exhibition' towards the end of the project. To develop and maintain interest in CLASS, we will 'tweet' project news regularly and write blogs from all CLASS research expeditions to aid public understanding of our sea-going activities and scientific and technological outputs.